Domestic Abuse in Pagan Faith Communities

The research will explore the intersections of belief and abuse, and will support policymakers, criminal justice and VAWG (Violence Against Women and Girls) professionals, as well as faith leaders, to address the issue of domestic violence within Paganism.